Community Action Platform for Energy (CAPE)

SmartKlub and its collaborators will develop a free to use tool “Community Action Platform for Energy” (CAPE) in order to make it easy for communities and local suppliers to procure and supply energy efficiency or distributed energy projects at scale. CAPE combines various data sets, including satellite, energy and social information so that communities identify opportunities of highest need and impact for councils and community groups to act upon. By doing this, expertise and scale are socialised to allow citizens to address fuel poverty and sustainability goals without needing to become a lone expert, in order to successfully join the energy revolution. Suppliers (especially local companies with local know how) can then engage with a much larger group of customers with aligned needs, many times more cost effectively, without having to undertake mass marketing that has thus far failed. Suppliers simply pay a commission to access readymade projects. SmartKlub’s ambition is that CAPE allows many cities to scale community energy measures at a significant scale in order to achieve a tipping point in social energy objectives like fuel poverty and climate change.